Heat, drought and fire: Risk from compound extreme weather and climate events

Climate change will lead to more hot weather and drought. Extremely warm and dry conditions can desiccate vegetation and lead to fire. How have such events unfolded in the past, can we successfully model them, and what does this mean for the future?